A synthetic community approach to decipher the genetic basis of plant-microbiota interactions in the rhizosphere

This project aims to enhance sustainable crop production by resolving the genetic basis of the interactions between plants and microbiota inhabiting the rhizosphere, the interface between plant roots and soil. The rhizosphere microbiota has the potential of positively impacting the plant's growth, development, and health representing a renewable alternative to agrochemicals. The plant genome is a determinant of the rhizosphere microbiota, providing a foundation for the development of innovative crops better adapted to low-input agriculture. However, the complexity of interactions occurring in soil makes it difficult to resolve the genetic basis of microbiota recruitment in the rhizosphere. An attractive avenue to deconvolute this complexity is to expose plants to a microbiota of known taxonomic composition under controlled conditions, so called Synthetic Communities (SynComs). The use of SynComs permits us to mimic microbiota properties, discern their impact on plant growth and development, and analyse the effect of multiple plant genotypes on microbial recruitment.
In this project the student will use a bacterial collection we recently developed for the global crop Barley (Hordeum vulgare) to pursue three interconnected objectives. First, the student will capitalise on the collection to assemble and determine the colonisation reproducibility of SynComs of different taxonomic composition. The most stable SynComs will be then investigated for their growth promotion potential on a set of reference barley genotypes. In the third objective of the project, the student will use the most promising SynCom to determine the genetic variation for bacterial responsiveness in wild and domesticated barley genotypes. These lines of investigation will provide novel insights into the genetic basis of plant-microbiota interactions in the rhizosphere and set the stage for innovative approaches to sustainably enhance crop production.